Supercritical Fluid Chromatography-Mass Spectrometry (SFC-MS) Analysis of Agrochemicals and Formulated Products

The aim of this project is to realise the full potential of SFC-MS applied to Syngenta chemistries, not just active ingredients but also formulated products.

New SFC-MS methods will be developed, utilising the selectivity and specificity of the chromatography and ionisation techniques to deliver new approaches for the analysis of agrochemicals. Full training on the use of SFC and MS, and data interpretation will be given within the research group at the University of Southampton.

In response to the tightening regulatory environment application of SFC-MS technology will highlight how and where these techniques can expedite analysis or improve chromatography selectivity aiding Syngenta in bringing products to market quicker and help to secure food security for global customers.